Advancing Smart Composites: In-Situ Analysis & Modelling

Predicting when and how composite materials will fail is a significant challenge due to their anisotropic properties. In this project, we will deploy innovative in-situ mechanical testing tools to correlate the microstructure with material behaviour, shedding light on unpredictable failure patterns at the micro scales. By observing the materials under real-time stress, we aim to identify areas that require reinforcement. Our approach combines experimental findings with modelling to expedite the development of smart sensors embedded within the composite matrix at these critical points for structural health monitoring purposes to improve safety and performance.